Delivering Renewal And Innovation To Mass Vehicle Electrification Enabled By V2X Technologies (driVe2X)

Over the last decade, electric vehicles (EVs) have shown a game-changing decarbonization potential, aligned with the UK and EU goals to reduce greenhouse gas emissions and reach Net-Zero UK by 2050.

DRIVE2X aims to accelerate the shift to mass electromobility deployment through innovative smart charging techniques and technological advancements in bidirectional charging solutions. A set of low-cost bidirectional charger units are tested and validated under different use cases in five demonstrators (including one in the Isle of Wight-UK), presenting different operational settings (buildings, homes, and directly at the grid level), contributing to accelerating the wide uptake of V2X (vehicle-to-everything) technology. This multidisciplinary four-year project, funded by EU Horizon Europe and UKRI, aims to establish a solid scientific base and stakeholder awareness for the mass deployment of V2X solutions.

By developing a local flexibility marketplace equipped with machine-learning tools and smart charging algorithms, the project aims to maximise efficiency while enhancing EV drivers' satisfaction through different energy service models. Moreover, by implementing and demonstrating low-cost bidirectional charger prototypes, DriVe2X creates affordable and user-friendly charging solutions, optimising the needs of EV users, buildings/houses, electromobility providers, and distribution grid operators. Through a better understanding of operational and economic tradeoffs, the project plans to achieve a reduction in EV battery ageing and an average cost reduction for all actors involved.

DriVe2X aims to develop new knowledge, tools, models, and technologies to address the future deployment of V2X-based mass electric vehicles in EU and UK cities. Specifically, the main objectives of the DriVe2X project are the following:

Raise awareness and understanding of V2X concepts and technologies at a broad public level

Develop novel, affordable, and user-friendly V2X solutions and charging technologies suitable for mass EV uptake

Design and demonstrate a user-centric local V2X marketplace that leverages the flexible energy potential of advanced smart charging in parking lots, homes, and charging stations.

Address user experience and behavioral challenges under different V2X scenarios through the design of innovative bidirectional charging strategies and algorithms

Build the profiles of mobile citizens for 2035 and 2050, analyzing the expectations of V2X users, policymakers, and businesses as to the future deployment of V2X technologies.

Support the advancement of V2X research and market scale-up by developing Open Access tools, models, and datasets.